Genomic analysis of extinction risk in birds

My ambition is to become a researcher who uses genomics to study endangered populations and make valuable contributions to both conservation researchers and practitioners. I am particularly interested in studying the impact of genomic erosion on the extinction risk of species, as well as the relationship between genetic diversity and genetic load. As such, I am applying for the advertised ARIES PhD studentship GROOMBRIDGE_K24ARIES entitled 'Genomic analysis of extinction risk in birds', supervised by Prof Jim Groombridge at DICE. I am applying to this project because it combines my interests in genomics, conservation, and ecology by using genomics as a tool to study the vulnerability of species to extinction as well as the genetic differences in immunogenic responses in parrots and falcons.
Pursuing this PhD would allow me to work in conservation research and gain essential skills necessary to become a well-rounded, independent researcher. Additionally, pursuing a PhD will allow me to expand my knowledge and gain essential bioinformatics and research skills that will prepare me for a career in conservation. I believe I am an excellent candidate for this project due to the invaluable skills I have acquired through my experiences, which have thoroughly prepared me for the goals and challenges associated with pursuing a doctorate.